Application of machine learning to large clinical data sets to risk stratify MSK patients and predict outcomes of MSK intervention

This project is inspired by the desire of MSK clinical teams to improve patient care by identifying there symptoms much earlier so they can be directed to appropriate treatment pathways much earlier and avoid long waiting lists to see clinical teams.

It also aims to improve the health of any patient undergoing intervention by assessing their health and identifying risk factors that can be optimised to improve their health and reduce complications. By identifying how this improves patient outcomes the digital health team can build smart technology that shows patients there risk whilst they are considering treatment options so they can consider all the risks that they face.